Advanced resin systems for next generation hierarchical composites

This "NextCOMP" programme focusses on the challenge of improving the absolute performance of fibre composites in compression, both to address practical limitations of current materials, and as a demonstration of the value of quantitative hierarchical materials design. Advanced composites are crucial to lightweight design, and the electrification of transport, in particular, as well as other applications in wind energy generation and construction. The project, therefore, addresses both fundamental science and practical materials needed for climate change mitigation. The work will develop and embed structure at every length scale from the molecules of the matrix, to the lay-up of final components, using new constituents and new architectures, designed within a new analytical framework. The programme will benefit from a highly creative and interdisciplinary approach amongst the core project term, amplified by contributions from leading international advisors and collaborators. An extensive group of industrial partners will contribute to the project, and help to develop the outputs, building on concept demonstrators designed during the programme.